TheBookshop.NFT - The Future of Publishing

TheBookshop.NFT is a self-publishing marketplace that utilizes blockchain technology to allow authors to mint their books as non-fungible tokens (NFTs). The marketplace will provide a platform for authors to share their work with readers in a secure and decentralized manner, while also allowing them to monetize their creations through the sale of NFTs. By using blockchain technology and NFTs, we aim to create a new way for authors to connect with their readers and gain more control over their intellectual property.